"iCReS" - Integrated Cloud Recruitment System

Large companies use enterprise recruitment software to manage their recruitment suppliers and processes. However, this software is too expensive and complex to serve SMEs and there is no true equivalent software on the market to meet the needs of the 102,340 SME companies with between 20-499 employees in the UK. As a result, the SME community uses ad hoc and inefficient methodology to manage recruitment.
The Hiring Hub Limited is a UK tech company that has built a successful innovative online recruitment marketplace connecting UK SMEs to over 1000 specialist recruitment agencies.
The objective of this Proof of Concept project is to develop an advanced software suite that will provide intuitive tools to support these SMEs in managing the complete end-to-end recruitment process.
HH will develop the Integrated Cloud Recruitment System (iCReS), a novel candidate
sourcing and recruitment data management engine for desktop and mobile devices, creating a bespoke algorithm to interpret volume data from a variety of sources and stack candidate applications in order of relevance. iCReS will enable SME companies to: source suppliers, store and manage applicants; rank candidates; collaborate with colleagues; integrate with social media feeds; design automated workflows; integrate SME software/tools like Outlook, Gmail, iCloud; measure everything; and mine, use, and exploit ‘big data’.
Better recruitment decisions equate to a reduction in costs, increase in productivity and staff morale, lower staff turnover and an overall impact on company performance, with a corresponding impact on the economy. Poor decisions lead to absenteeism and stress that have an impact outside of the workplace, on the individual employee, their families and their social circle.
Poor hiring also contributes to work related stress associated with a range of health issues estimated to cost British society £1.3bn each year.